Developing a Framework for Emotion Expression via Motion in Humanlike Artificial Agents

This project aims to develop a framework for emotionality in human movement which can be used to improve the motion of humanlike social robots. This project contains two studies; the first to generate a normed library of point-light display dance movements, the second to identify the embodied centre of human emotion and movement features that contribute to affective expression. The robotics industry is predicted to grow by 15-20% per annum in the coming decade (ROBO Global, 2017). With this proposed increase in consumer demand, creating improvements to existing robotic models is a high priority for the entertainment and technology industries, and as a result has demanded research attention from a variety of scientific disciplines. In parallel with the growth of industrial robotics, the field of social robotics is also rapidly advancing. It has been argued that the central challenge in advancing social robotics is developing the ability to equip machines with information about how humans communicate their emotional states (Jack et al., 2016). In addition, Weber (2008) emphasises the importance of incorporating social features (i.e. emotional expression, demonstration of personality) into human-robot interactions. It may be that these subtle affective features of interaction play a key role in overcoming the uncanny valley effect. The uncanny valley hypothesis suggests that as entities become more humanlike, they become more familiar, but when these deviations from true humanness are only slight, this can cause significant discomfort to the human observer (Mori, 2012). It has been found that even slight perturbations in emotional expression of virtual characters can contribute to human observers' negative experience of these characters (Tinwell et al., 2011). This phenomenon is well documented in face research, but in the case of whole body movements, different patterns have emerged. While the original hypothesis claims that the uncanny valley effect would be exacerbated by motion of humanlike entities, a recent study has observed that systematic improvement of the motion of virtual characters rather improved their acceptability to observers, rather than leading to any revulsion, as their movements became more natural (Piwek, McKay, & Pollick, 2014). In light of these findings, establishing natural expression and movement of social robots should be a priority for the robotics industry to limit the negative affect that uncanny valley violations pose to their consumers. Face research teams have made substantial advances in this challenge, by developing frameworks for emotional expression from faces (Scherer et al., 2013; Jack et al., 2016). However, affective expression is not exclusively limited to positioning of the facial muscles - the human body in motion also provides a rich source of social and affective information for an observer. At present, understanding of whole-body emotional expression remains limited, and this poses problems for improving the movement of humanlike social robots. This proposal sets forth a means to identify the embodied centre of emotional expression from whole-body movements, and develop a framework for naturalistic affective movement; which could be implemented in the refinement of affective expression by artificial agents. Dance is the purposeful selection of whole-body motions, designed to induce an affective state in the observer; therefore, it is the most useful tool at our disposal in developing this framework. Previous research has shown that dance experience results in improved emotion recognition capacities (Christensen et al., 2016), and has been found to guide eye-fixation patterns when observing whole-body dance movements (Stevens et al., 2010). It is possible that these outcomes are related, but this has never before been empirically tested.